Development of a unique and innovative vehicle management application providing car drivers with an efficient data management app and automotive businesses with a unique digital marketing and CRM tool.

Founded by Jim Finnegan, Michael Craig and Mark Ireland, Pocket Box is a UK-based SME that aims to provide a smart database solution to consumers and businesses in the automotive sector. Offering backgrounds in senior management, technology innovation and sales, the project's founders intend to develop an app that has the potential to improve automotive data management and digital marketing. In addition to the automotive sector, this innovation should further address environmental problems through reduced paper and generate a year-5 post-project revenue of £12M.